Motionless Pictures of Soviet Georgian Cinema: Life and Work of Georgian Painters in 1920s and 1930s

Motionless Pictures of Soviet Georgian Cinema: Life and Work of Georgian Painters in 1920s and 1930s